SpecifiedBy

SpecifiedBy is an online file sharing platform, connecting building product manufacturers with architects and other specifiers within the construction industry.We aim to create the framework that would allow product manufacturers to use our hosting platform on their own website, providing them with an 'off the shelf' solution to their need to share product files with specifiers.